University of Brighton and Building Sustainability Limited

To develop configurable reference models to underpin a centralised CHP service bureau offering CHP operational efficiency optimisation and energy export services for public sector clients.